Safe Steps: Revolutionising Hospital Fall Prevention

The Safe Steps project will adapt an existing app, proven to reduce falls in care homes, for use in hospitals. This will include tracking patient movement, tailoring risk assessments, and automating alerts. By working closely with hospital staff and patients, the project will deliver an innovative, user-friendly tool that reduces falls, saves NHS resources, and improves patient safety. The project aims to create a product that will be adopted at scale across the NHS, while generating valuable knowledge about how digital tools can reduce falls in a hospital setting.